The case time series design: a new tool for big data analysis

Biomedical research has been transformed by the recent development of big data technologies. For instance, the collection of health records in linked electronic databases provide information on demographics, health events, medications, and lifestyle factor for large samples of patients. Similarly, portable devices such as mobile phones provide the possibility to recruit large number of participants, and to collect real-time and geo-located individual-level measurements. While these resources offer the possibility to answer research questions that could not be feasibly addressed using traditional studies, they require innovative analytical approaches.
This project contributes to address this issue through the development of a novel analytical method called case time series design. This design combines features of existing approaches to generate a more adaptable tool, particularly well-suited for the analysis of highly-informative big data resources. The case time series design is applicable in different research areas for investigating health effects associated with various risk factors, such as environmental exposures, clinical conditions, or drug use. The research proposal is structured in a detailed work plan that includes the methodological development of the case time series design and examples that illustrate its application in various research areas within biomedical research.

Technical abstract
Big data technologies are transforming the landscape of biomedical research. Epidemiological investigations can now rely on repeated measurements collected at individual level in large populations, linked with a wealth of data on personal characteristics and various risk factors. These resources offer the possibility to answer research questions that could not be feasibly addressed using traditional studies. However, this more complex big data setting presents important methodological challenges, and it requires innovative analytical approaches to model complex longitudinal associations between repeated measures of health outcomes and time-varying exposures using observational data.
This project contributes to address this issue through the development of a novel analytical tool called case time series design. This design offers an adaptable framework that combines the individual-level setting and ability to control for confounders of case-only methods such as the self-controlled case series, with the flexibility and temporal structure of time series models. It represents a general tool, applicable in different research areas for investigating associations with environmental exposures, clinical conditions, or drug use. The case time series design is suitable for the analysis of highly-informative big data resources, particularly those providing individual profiles with longitudinal measures of health outcomes and time-varying predictors.
The research proposal is structured in a detailed work plan. This includes the definition of the design setting and assumptions of the case time series, the description of the statistical framework, and simulation studies to validate the methodology. The novel design is illustrated in four case studies that demonstrate its application in various research areas within biomedical research, such as environmental, clinical, and pharmaco-epidemiology.

Potential impact
There are several reasons to expect a strong impact from the proposed project. Specifically:
- A detailed publication plan of peer-reviewed contributions, illustrating methodological developments and substantive analyses, targeting high-impact journals, selected with the aim of maximizing the impact and widening the potential audience, and a preference for open access options;
- The flexibility and generality of the case time series methodology, applicable in a variety of settings and research areas, as demonstrated by the four case studies;
- The collaboration network including researchers with an established experience in various research fields, and a strong expertise in both methodological developments and applications in real-data analyses;
- The implementation of the analytical techniques in freely available statistical programs, which will facilitate the independent application by other research teams;
- The provision of tutorials, software documentation and other material about the use of these novel analytical tools;
- The multidisciplinary background and track record of the applicant and his research team, and their experience in developing high-impact analytical techniques and in implementing them in well documented software.